Automating the Crisis: Algorithmic Statecraft, Racialisation, and Political Economy

This project asks how technologies of automated statecraft should be understood in relation to the convergence of racism and capitalist political economy.

Drawing on diverse theoretical foundations - from abolitionist Geography to poststructuralist critical theory and Marxian philosophy - I theorise and map the shared logics of abstraction and reification in processes of racialisation, value production, and automated statecraft.

My research will examine interviews and commercial, parliamentary, professional and academic sources to analyse UK and EU case studies, including border technology designed by BAE Systems, Durham Police's reoffending prediction tool, and the European System for Traveller Screening.